Branch and Bound Methods for Neural Network Verification

This project mainly falls within EPSRC "theoretical computer science" research area. However, there are numerous other research areas which are also relevant to my project such as "artificial intelligence technologies", "image and vision computing", and to a lesser degree "natural language processing".

Despite the recent success Deep Learning has had in a variety of scientific fields its use in safety-critical settings is still limited by the lack of formal verification. However, even though neural networks are generally being treated as a black-box method, some progress has been made on verifying straight-forward properties in simple networks. In my research I will focus on improving existing branch and bound methods that exploit the piecewise linear structure of neural networks with the aim of being able to apply them to larger networks. Improvements can be made to all three parts of the branch and bound algorithm: the search strategy, which picks the next domain to branch on, the branching rule, which given a domain divides it into non-intersecting subdomains, and finally the bounding methods, which estimate lower and upper bounds for each subdomain.

Potential impact
The UK is faced with an increasing skills shortage, with a recent (2012) large-scale survey reporting that half of all key UK industries surveyed suffer from a worsening skills shortage. This is even more acute in high-tech industry and requires core investment in teaching highly-qualified cohorts, not only the foundational theoretical underpinning in this CDT's remit, but also the acumen to bring this theory to bear on a range of real problems. This CDT will promote training in transformative research that will revolutionise and intertwine theory and practice. If we are to train a generation of researchers to lead in the use of pervasive computation we must actively promote interconnecting research areas. The CDT directly addresses the Autonomous Systems & Robotics priority area and interlinks with priorities in Digitally Connected Citizens, New Digital Ventures, and smart Energy Systems and Digital Healthcare. Furthermore, the CDT has strong links to several current EPSRC challenge themes: 1) Manufacturing the Future: Sustainable manufacturing can only be achieved via autonomy, and machine intelligence at global scale. In today's market, the UK's competitive advantage lies in training highly-skilled researchers that will be able to pioneer distributed autonomous systems into manufacturing processes. 2) Energy: Intelligence and autonomy are key to energy-efficient driving and transportation systems, smart energy grids and efficient use of sparse resources. 3) Digital Economy: Intelligent machines and systems can assist people and give them control over their lives in a number of contexts, such as assisted living, home healthcare, transportation, skill & knowledge transfer and telepresence. 4) Living with Environmental Change: Intelligent hand-held devices and participatory sensing will extend environmental monitoring to unprecedented spatial and temporal scales, building real sensor systems and citizen science platforms to monitor the environment, pollutants and biodiversity.

The CDT will allow us to bring together our collaborations with industrial partners into a unique consortium, which will underpin the student training program, from fundamentals to development, deployment and use. The CDT has secured support not only from the University, but also from a team of industrial partners, who share our vision. We have support from an impressive list of companies, from global multi-nationals and large corporations, such as BAE Systems, BP, Schlumberger & YouGov (internships, studentships and membership of the external steering group), Microsoft, Google, Honeywell, Ascending Technologies, SciSys & Man Group (internships & part of our external steering group), ABB, Infosys, QinetiQ (internships and studentships). Industry and commerce will have an active participation in the CDT programme via internships and studentships; provision of short lectures highlighting the practical application of the taught material; proposing first-year research projects; membership of the steering committee; industrial placements into Oxford. Industrial participation, at all levels, will enhance the quality of the training programme and provide access to a unique pool of CDT talent. We believe that our approach to industrial engagement places realistic requirements on both industry and students.

The benefits of the CDT will be many-fold. The students will benefit via a strong foundation in the principles & practice of autonomous & intelligent systems and subsequent research with world-leading groups. The enthusiasm shown by a range of industries indicates an appetite for engaging with the student cohort, promoting clear dissemination, impact and collaboration routes benefiting industry, academia and the UK economy.